Kiosk Automated Sceening Cardiovascular Performance - KASC-P

The prevelance of the disease Atrial Fibrillation runs at about 1.6% of the UK population. Atrial Fibrillation is one of the key causes of one of the most serious forms of Stroke. Find the people with Atrial Fibrillation and place them on the right medication known as a NOAC (New Oral AntiCoagulant) and the amount of Stroke is significantly reduced. Whilst a proportion of sufferers of AF have been identified already current estimates from Public Health England place the number of unidentified cases of people suffering from Atrial Fibrillation around the 500,000 mark. Technology exists that allows the screening of cardiac performance to determine cardiac arrhythmia and Atrial Fibrillation very simply and easily with a screening taking around 30 seconds to perform. The main problem is that the usage of this equipment to find people with Atrial Fibrillation requires a clinically trained person to operate the equipment. In GP surgeries there is not the time, the motivation, or the staff available to perform such screening sessions. The KASC-P project proposes using a new kiosk technology to allow patients to screen themselves and to enable the results to be sent straight to the GP allowing them to receive a confirmed case of AF in a manner that supports their workload rather than increase it.